MIDAS - Members of the Institute Data and Arbitration Services

This project aims to create future economic benefit from the creation, exploration and exploitation of a new data asset in the field of public consultation and engagement. Specifically, the creation of a "_consultation data warehouse_" and arbitration services to meet new needs caused due to Covid-19\.

At the moment, consultors have no way of bench-marking their consultations to determine if they are effective. For example, if the responses are abnormally skewed in some way or what type of representation is "normal". Consequently, there is diminished confidence by consultees in the process and no way for consultors to help predict salience in terms of the issues they face.

Similarly, there is no common wisdom due to the rise in "distributed dialogues" (multiple conversations or consultations happening at different places and different times but about the same issues). This fragmentation of results means that government cannot benefit from the insights and this results in under-responsiveness.

Leveraging this data is not only about incremental revenue generation for the Institute, such as through increased membership. Organisations who have a duty to consult can use data to reduce costs through better planning and optimisation of operations, as well as reducing and managing risk such as fake-participation-fraud.

Furthermore, we propose creating a new online _arbitration service_ which piggybacks on this new knowledge. This would enable citizens to find easier ways of redress, alleviate pressure on the legal system and reduce the industry costs associated with judicial review. It would also create a marketplace for referrals from international regulators.